Connections in Space

From connecting snooker cue's to space ships, Rotite technology is set to revolutionize the way we connect objects together. This novel patented technology is the biggest innovation since the Whitworth screw thread.Help from TSB has helped substantiate the growth of the business and assist in the validation of the technology in order to secure commercial interest and future sales.